Choice, constraint and conditional citizenship: Analysing migrant homelessness within 'crimmigation' systems

My primary research aim (over a number of years) has been to increase our understanding of the growing challenges of migrant homelessness. My thesis used a comparative approach to analyse the housing strategies of homeless migrants in Scotland and Massachusetts (based on 70 in-depth interviews) - exploring the intersections between migration and housing need in North America and Europe. During the fellowship I will focus on publishing academic work, foregrounding the personal accounts of the causes and consequences of migrant homelessness. I intend to publish several journal articles, aimed at diverse academic audiences, in order to contribute detailed knowledge of how socially excluded groups negotiate a complex 'system of systems', involving the intersection of housing, welfare and immigration policies. These publications will apply the concept of 'housing sacrifice', to reveal how households can forgo the privacy, safety, and security of a home to meet other competing needs.

My doctoral research benefited from insights gained following several years experience as a homelessness services provider (in both the UK and US), enabling an empirically grounded knowledge of the implications of policies intended to create a 'hostile environment' for migrant groups. By applying critical realism as a framework for understanding deep social exclusion, my research revealed how migrants can exercise agency in the context of extreme, constrained choice. The postdoctoral research will develop this analysis of structure and agency, by situating the findings within a Foucauldian governmentality framework; this approach helps explain how the social citizenship of migrants is affected by the practices through which subjects are governed and how mechanisms of classification, identification and control are applied. Embedding governmentality within a critical realist perspective enables an explicit articulation of the empirical concerns of social policy - by examining modalities in their local context and making visible the actual effects of governing practices. This mixed-method, interdisciplinary approach (drawing on insights from housing and socio-legal studies) will demonstrate how migrants (re)assert and realise social citizenship under a crimmigation control system.

In providing a robust and rigorous analysis of the strategies adopted by migrants to cope with deep social exclusion, I addressed the major challenges that migrant homelessness poses for policy and practice. My research findings enabled an understanding - conceptually and empirically - of both the drivers of homelessness following migration and the capacity for agency of vulnerable populations, in response to extreme constraint. The fellowship will enable me to consolidate this research, making its findings available to academics seeking to understand the consequences of conditionality and behaviour control mechanisms, as well as to the policy-makers and practitioners, responsible for future policy design and delivery in addressing deep social exclusion. Drawing on my existing networks in America and Europe I will convene a series of workshops, bringing academics and policy-makers together to provide insights into the operation of the so-called 'crimmigation control system' (referring to the increasingly blurred boundaries between criminal and immigration law). Within the context of the UK's exit from the European Union (in 2020), the research offers a timely opportunity to directly impact policy design and practice. I will build on insights from my research by seeking out opportunities to influence housing and homelessness policy, as well as developing a practical toolkit for use in service delivery; an approach which will have international applicability. Through these activities the fellowship aims to have a concrete impact on social policy and services serving migrant groups, based on robust evidence, expertise and contact with directly affected groups.